An exploration of the disconnects between relationships & sex education policy & young people's experiences of post-digital relationships & sex educat

The exploration of relationships and sex education policy and practice has been of high attention both in public and academic communities. Designed to equip young people with the knowledge to lead 'happy, healthy and safe' (Department for Education, 2020) adult lives,this educational content is key to the social, emotional and physical well-being of our population. Despite this acknowledged importance and the development of statutory guidance(Department for Education, 2019) research shows that young people are still experiencing poor quality relationships and sex education (Sex Education Forum, 2022). Recent calls for a review of statutory guidance (Department for Education, 2023) continue to highlight the essential need for work that focuses on the changing needs of young people concerning the world they have to navigate relationships and sex within.
For young people today, digital technology, being online, and navigating social media have become integral parts of their lives (OECD, 2018). As the mass use of digital technologies continues, young people inhabit a world in which their online and offline experiences interact and impact each other (Parliament. House of Lords, 2017). This environment, of a world which seamlessly flows between digital and non-digital spaces, is identified through the philosophical framework of the post-digital paradigm. The term 'post-digital' has been explored across many disciplines in recent years (Abblitt, 2018) as technological innovation and societal shifts have enabled the digital to penetrate across the world. The distinction of a post-digital environment highlights the inseparability of the digital from 21st-century life and represents an awareness of an ever-changing environment created by the interwoven nature of highly adaptable digital technologies. At the core of this research, is a focus on the voices of young people, which are lacking in the research fields of post-digital experiences and, sex education policy. Meo's (2015) paper suggested that policymakers and actors interpret and enact policies within the boundaries of their knowledge and imagination. As research on young people's experiences of post-digital sex education is limited, this lack of knowledge may be contributing to the current challenges seen in the sex education provision in England. This is further explored in Wilder's (2022)research which established that the inconsistent quality of sex education can arise due to alack of special knowledge and experience. Young people are experts in their own experiences,their voices are essential in the development of relationships and sex education (Pound et al,2015; Wilder, 2022) and therefore, are essential to this research.There is a lack of research exploring the connectedness or disconnectedness of relationships and sex education policy to practice from the perspective of young people. There is also a gap in the research literature in terms of how young people are experiencing relationships and sex education in the context of the post-digital climate they live within. This research aims to investigate the post-digital paradigm in relation to the sex education experiences of youngpeople, framed within the context of the guidance and policies which influence and govern relationships and sex education in England.